Coventry University And Daido Industrial Bearings Europe Limited

To investigate ultrasonic technology to facilitate the electrochemical deposition of innovative multifunctional coatings on bearings to enhance the sustainability of automotive, marine and industrial engines.